Hearable Computing for Fitness and Health

standard headphones, for example for tracking fitness activities such as running. Following the pandemic they have also seen common use across virtual meetings.
However, although hearables already exist on the market in some form, and are used across a small range of extended applications beyond listening to music, the majority of available devices' functions are generally restricted to means of transmission of audio and speech. Their ability to detect physiology, especially under motion is also still being researched, with significant challenges discovered in considering head and face macro and micro movements. Additionally, they are not generally possibly to use as standalone devices and are usually dependent on smartphones for further computation and communication.
In this project we will lay the foundation to allow hearable devices to become robust, trustable means of detecting and tracking human behaviour, health and fitness. Specifically, we will look at how to allow hearable devices to become stand-alone devices for health and fitness sensing through the investigation of on device machine learning and continuous learning, as well as novel sensor instrumentation.
In order to enable hearables to be used effectively for tracking health and fitness across periods of time, on-device continual learning methods will be developed, allowing systems to operate and improve independently over significant timespans without the necessity of another device such as a smartphone to perform computation. Since hearables are intrinsically relatively small devices, and hence contain space-constrained electronics, this will require investigation of more efficient continual learning techniques which are able to function on very limited hardware, while still maintaining accuracy for critical health data. Class-incremental continual learning will be explored as well, allowing hearable devices to expand their abilities over time in a way that is personalisable for a user, for example detecting specific user-defined activities.
This project will also probe expansion of the capabilities of current hearables via enhancement with new sensors which may be more resilient to motion. Specifically, these sensors will permit tracking of additional biosignals and fitness indicators, allowing broader applications and increased possibilities for the use of hearables in healthcare for diagnostic purposes and monitoring of known conditions. Work will involve investigation of infra-red and ultrasound sensing (focussed on the eardrum), as well as development of a novel technique for hearable-based biopotential sensing using embedded conformable electrodes, resulting in a range of new detectable signals. Alternatives to currently implemented measurement systems will also be explored to improve accuracy, such as the use of impedance plethysmography (IPG) instead of the more common photoplethysmography (PPG) to monitor blood flow parameters. Motion artefacts can cause accuracy problems for wearable sensing, so combining multiple sensors in a single hearable device with sensor fusion will allow much more reliable outputs.
The intended impact for this project is work towards devices which can eventually be used across the population for health and fitness tracking, with the aim of improving quality of life through non-invasive and convenient monitoring of biosignals. As well as enabling improved fitness through exercise on a large scale, it is anticipated that these devices will enter the medical sector and be used to detect signs of specific conditions and monitor changes in these signals over the course of a treatment plan without significantly impacting a patient's lifestyle. Work produced during this project will be presented at conferences and submitted for publication in journals.